Chromosomal Instability in Cancer Pathogenesis and Treatment (MRC Programme 1)

Normal cells tightly control the duplication and integrity of their genetic information encoded in chromosomes, and its segregation into daughter cells during cell division (mitosis). They use complex pathways for DNA repair and mitosis to achieve this. There is mounting evidence that these pathways are disrupted early in the evolution of cancer, leading to instability of chromosome structure and number that promotes the progression of the disease. We are studying human genetic diseases where chromosome instability is associated with cancer to understand the pathways that control DNA repair and mitosis, and how they are altered in cancer cells. Because the majority of drugs currently used to treat cancer affect these pathways, we are studying how alterations in them can affect the response of cancer cells to treatment.

Technical abstract
Instability in the structure and number of chromosomes is a hallmark of virtually all human epithelial cancers, and is triggered early during their development. What provokes chromosomal instability, and how it fosters cancer pathogenesis, are major unresolved questions central to understanding carcinogenesis. The near-universal occurrence of chromosomal instability in common epithelial malignancies offers important opportunities for devising new approaches to cancer therapy, which remain to be explored.

This programme aims: To understand the mechanisms that engender chromosomal instability and define their contribution to epithelial carcinogenesis. In so doing, to develop new approaches for cancer therapy that can be applied in the clinic, exploiting the novel interdisciplinary platforms being developed in the Cambridge Molecular Therapeutics Programme (CMTP).

Each future project builds on new discoveries and experimental approaches from the last quinquennium, and represents a progression from mechanistic studies towards their translation to cancer pathogenesis and treatment.
We will investigate how cancer-associated mutations in BRCA2 affect the new tumour suppressive functions we have recently discovered, using a range of new fluorescence imaging methods we have established to probe BRCA2 function at single-molecule resolution in vitro and in vivo.

We will define the molecular evolution of BRCA2-deficient familial pancreatic cancer using powerful genomic and proteomic approaches in a new murine model, and use it as a test-bed for new treatments, including a first-in-class drug exploiting a new approach (Targeted Synergy) to selectively kill hypoxic tumour cells.
We will use the functional genomics platforms now established in our lab to identify new molecular components of the pathways discovered in the last quinquennium that determine the response of cancer cells to agents that inhibit DNA repair or mitosis. Clinical collaborations will test the value of new pathway mediators as prognostic or predictive biomarkers in patients with epithelial cancers.